Le theatre et la reine: Marie-Antoinette, Letters, and Courtly Spectacle, 1770-1789

The aim of this research is to use courtly letters to address the vital but underexplored topic of Marie-Antoinette's relationship with the theatre, which has traditionally been viewed as a minor, dilettante, apolitical distraction. Instead, I will ask how Marie-Antoinette used her position to form the theatre, opera, and music of the period and how theatrical spectacle, in turn, formed her, both in private and in public. I will argue that Marie-Antoinette's engagement with the theatre is a crucial factor in her evolving action and representation from the Austrian Dauphine to the loathed Madame Deficit.
I will draw on a range of courtly correspondence, from the letters of the queen and king to those of their favourites and advisors. I will also examine archival material relating to the activities of the servants, actors, and outsiders whose written traces document the workings of spectacle at Versailles. I will examine Marie-Antoinette as a patron, actress, and architect of theatrical spaces both inside and outside the court, charting her evolution from powerful spectator to powerless spectacle. My approach will contribute to scholarship not only on the theatrical machinery of the court but also on the performance of politics leading to France's greatest upheaval.
My research questions will ask:
What can letters written to and around Versailles tell us about the different ways in which Marie-Antoinette engaged with the theatre of her time, as an attendee, as a patron, as an actress, and as a commissioner?
With what repertoire did Marie-Antoinette engage, and what was the impact of her involvement on the eighteenth-century theatrical melee in which ideas were forged and disputed?
How do letter-writers use the language of performance, pretence, and representation to describe Marie-Antoinette throughout her two decades at Versailles and beyond?
I will engage with existing interdisciplinary scholarship on Marie-Antoinette's patronage and performance (Jullien, 1878 and 1885; Rice, 1992; Doe, 2021), bringing a literary historian's perspective to the ways in which theatrical spectacle both motivated and acted upon Marie-Antoinette. Methodologically, the work will support the study of letters to illuminate understandings of a theme of overlapping cultural and political interest. I intend to chart how, and by whom, the Queen came to be seen as duplicitous and profligate, thus examining how the political stage was transformed to the detriment of Marie-Antoinette by precisely the mechanisms of spectacle which she sought to harness as a means of self-representation and influence.